Childhood evolution of B cell responses to COVID-19 vaccination

COVID-19 vaccine development for children aged under 18 has taken longer than for adults, despite several effective vaccines being approved for use in adults. This is partly because of the ethical and logistic challenges researchers face when running large-scale vaccine trials in children, particularly in low and middle-income country settings. The Medicines and Healthcare Regulatory Agency has announced that they will accept the use of adult vaccine trial data to make assumptions about the effectiveness of vaccines in young people, which will reduce the amount of trial data we need to collect from young people when licensing a vaccine. However, this approach relies on the assumption that the nature of the immune response to COVID-19 vaccination in children is the same in adults.

Our current understanding of how immune responses to vaccination change in late childhood is limited, as most research has previously been on immune responses in infancy, when children receive many childhood vaccines in a short space of time. There are two ways in which we can investigate antibody responses to vaccination, firstly by looking at how specific the antibodies are against SARS-CoV-2, the virus which causes COVID-19, and secondly, how well they trigger a protective immune response against the virus. B cells are a specialised type of white blood cell which produce antibody. Genetic analysis of these cells has shown that their ability to produce specific antibodies is less well developed in childhood than in adulthood. Antibody effector functions following COVID-19 disease in children have been shown to be different to those in adults, but it is not known whether this is also true for vaccination. Whether these two factors mean that childhood responses to COVID-19 vaccination are significantly different from adults is unknown.

In this project we will use a newly developed approach to understand how the ability of antibodies to recognise SARS-CoV-2 changes with age over late childhood. We will use modern genetic analysis which can look at cells at the individual cell level to see what type of antibody each white blood cell is making. This will give us knowledge that we have not previously been able to collect, about how antibody structure in childhood changes with age. We will also use tests which measure how effectively antibodies activate other immune cells using fluorescent markers of immune cell activation. Further analysis will enable us to identify whether the immune response in children is directly comparable with adults or whether adjustments need to be made when we use adult data to predict how effective vaccines are in children. This will improve our understanding of antibody maturation in late childhood which is relevant not only to vaccine responses but other areas related to immunity including response to infection and autoimmune diseases.

Technical abstract
Paediatric COVID-19 vaccine development has lagged behind that for adults despite paediatric vaccination being important in curtailing the pandemic. Logistical and ethical issues present barriers to rapid set-up of paediatric vaccine trials. Levels of neutralising antibody, produced by antibody secreting cells of the B cell lineage, are now a recognised correlate of protection in the evaluation of COVID-19 vaccination in adult. Immunobridging studies are now permitted to infer vaccine efficacy in children. However, much of our understanding of B cell and antibody development comes from previous studies in infants and younger children under 2 years, focusing on the ages during which they receive their childhood vaccines through the Extended Programme for Immunisation (EPI).

Recently developed enable us to interrogate both Fv and Fc antibody functions, and children have been shown to produce antibodies with distinct antibody-dependent mediated immune functions (i.e. Fc functions) compared with adults following SARS-CoV-2 infection. Whether this is also true for vaccination is unknown. In addition, Fv characteristics, including antibody affinity, following SARS-CoV-2 infection demonstrate age-dependent variation in older children but whether this is associated with differences in vaccine response is also unknown. It is important to investigate these differences to enable us to be confident that immunobridging studies are valid in the context of COVID-19 vaccine development and identify potential adjustments which may need to be made in such studies.

Here, we propose to perform systems serology assays on plasma, together with multiomic analysis of B cells from peripheral blood mononuclear cell samples taken from participants of a paediatric COVID-19 vaccine trial aged between 6-17 years of age. The results will provide a detailed picture of how antibody responses to COVID-19 vaccination evolve in late childhood and relate to adult vaccine responses.